IP review for portable animal speciation devices

The horsegate scandal of 2013 revealed major shortfalls in the UKs scientific test protocols to police food fraud. The innovation voucher will enable the IP around around idea to be explored. Our idea will enable on site testing at low cost with the same accuracy as existing DNA based techniques